Surepower

Swanbarton will lead a project supported by Nepali subcontractors Gham Power, and Practical Action Consulting to improve access to clean, reliable energy in Nepal. This will be achieved by providing a practical and cost-effective business model for energy storage. Improving electricity supply reliability and increasing renewable generation penetration will reduce pollution, support economic growth and quality of life.

Swanbarton, are leaders in energy storage and microgrids, will provide innovative battery control technology.